Developing Farmer-To-Farmer Agro Ecological Learning And Training Models: A Place-Based Perspective Within The Uk

Transitions to sustainable food systems require radical rethinking of agricultural research and training. Current top-down approaches to knowledge transfer - scientist to farmer - are inadequate to social,
economic and environmental challenges facing the sector. Grassroots sustainability movements are setting a new agenda for farmer-led agricultural learning, inspired partly by farmer-to-farmer models developed beyond Europe. However, such projects remain disconnected and peripheral to mainstream provision. The purpose of this research is to investigate how farmer-to-farmer learning models are shaped by place-based factors in order to inform coproduction of new models within the UK context and support shifts towards agroecological practice.